Innovation Accelerator in Neutral Atom Quantum Optimisation

Quantum computing is considered a strategic technology by world leading economies. It will offer a completely new approach to information processing with significant societal, economic, and industrial gains projected. Accelerating economic and commercial gains requires addressing the gap between technology readiness to commercial interest. To de-risk commercial value propositions requires industrially accessible quantum platforms for test and demonstration.

M Squared and the University of Strathclyde have embarked upon a strategic partnership in the area of neutral atom quantum computing. The collaboration targets the commercialisation of industrially relevant quantum computing based on a jointly developed hardware and software platform. The neutral atom approach to quantum computing has emerged as a highly relevant and versatile candidate for quantum information processing capable of analogue and digital computation.

Glasgow has the key ingredients to be a global leader in quantum computing technology due to its world class universities; skill base; and global supply chain companies. M Squared have established themselves as a key supplier in neutral atom and ion-based approaches to quantum computing. The coordination and alignment of M Squared's technology roadmap for the photonics backbone of promising quantum computing architectures, with the ground-breaking research being undertaken at Strathclyde, provides a unique opportunity for Glasgow to take a take a role in the commercialisation of quantum computing. This project will complement large scale investments and focus on demonstrating neutral atom-based analogue computations for the purpose of accelerating commercial interest and economic opportunity.